Uncertainty Estimation in Deep Learning for EEG-Based Alzheimer's Disease Diagnosis.

The impressive predictive capabilities demonstrated by deep learning methods has resulted in a vast amount of research that uses these methods for medical diagnosis. Real-world use of deep learning for automated diagnosis would help relieve stress on the healthcare system and potentially improve diagnostic accuracy. However, at this time, use of deep learning for medical diagnosis is heavily constrained to the research space and instances of real-world implementation are rare. A significant factor to this is the inability of deep learning models to express well-calibrated uncertainty associated with a prediction. In AI-assisted diagnosis, uncertainty informs the human practitioner how much influence to give to the model's prediction. In automated diagnosis, it enables the model to abstain from making a decision when uncertainty is high. Incorporating uncertainty into medical diagnosis not only improves safety but will also enable greater trust to be placed in the AI as predictions become more transparent.

This research project will develop deep learning techniques for diagnosing Alzheimer's disease using EEG (i.e. neural) signals collected from a new experimental paradigm `Fastball'. EEG is low-cost, portable, and non-invasive, making it well suited for widespread diagnostic use. Fastball seeks to overcome the limitations of EEG that have hindered real-world clinical use in the past. This work seeks to build the foundations of a clinical tool for Alzheimer's disease diagnosis.

Methods for uncertainty estimation in deep learning will be developed, centred around the Bayesian statistical framework (i.e. Bayesian deep learning). The quality of the uncertainty estimate and how the information can be leveraged to improve diagnosis will be investigated. It is hoped that this research will be transferable to the wider field of uncertainty estimation in deep learning.